Innovative Solutions to Eliminate Domestic Abuse

The ISEDA project (Innovative Solutions to Eliminate Domestic Abuse) aims to combat and eliminate DVA by employing an enriched European approach, utilizing modern technological tools and practices and improved multi-sectoral expertise in its activities. One of them is developing a chatbot, which will employ empathetic language and inform victims/survivors on ways to get help and assistance, as well as refer them to hotline numbers, police, or other first responders to de-escalate violent situations. The chatbot will also familiarize citizens with the different types of DVA, how to prevent, detect and investigate it. With victims’/survivors’ consent, an integrated data platform will gather court proof evidence to be used to build a legal case, and record trends on the nature, frequency, and circumstances of the DVA. A key activity of the ISEDA project will be providing training to primarily PAs through interactive learning. Participants will develop the necessary skills to better assess DVA situations, respond accordingly and provide better assistance to victims and a just treatment to their cases. Awareness on DVA will be further improved through campaigns integrating victims' input, via informational guides, posters, and videos. Education Programs will focus on sensitizing and engaging students, fostering know-how on deconstructing toxic gender stereotypes and GBV and promoting healthy relationships and zero tolerance to violence. The ISEDA project will also promote and implement perpetrator programs as an alternative to imprisonment and a chance for positive change, as such programs have the potential to significantly increase the quality of life of both victims/survivors and perpetrators. Overall, the ISEDA project, employing multidisciplinary expertise and addressing the different aspects of DVA, has the potential to significantly enhance the fight against DVA on a European level and contribute to the establishment of the necessary robust long-lasting structures to eliminate it